Do oxidative breaks accumulate at gene regulatory regions in disease?

The recent revolution in genomics aspires to provide better understanding of how changes in the DNA sequence cause disease, which will improve health outcomes by providing better diagnostics and therapeutics. This could be achieved by developing smart sequencing panels for early diagnosis and exploiting vulnerabilities in DNA repair to treat cancer or correcting single gene disorders using gene editing and replacement in neurological disease.

Although many patterns of mutation (signatures) arise due to defective DNA repair, some remain of unknown aetiology, and how they lead to disease phenotype is often unknown. Therefore, there is a need to define biological mechanisms generating such mutations and determine their link to human disease.

So far, the role of many mutation signatures has only been studied in protein-coding parts of the genome. However, recently, we have found that oxidative DNA breaks and abasic sites arise in the regulatory parts of mammalian genomes and described a mechanism for their repair (Ray et al., Nature 609 :1038-1047, 2022). Although increased oxidative stress is associated with several neurological disorders, the mechanistic pathway from this to disease is currently unclear. We propose that oxidative DNA breaks may accumulate at gene regulatory regions and that these regions may exhibit increased mutational burden reminiscent of defective oxidative break repair, eventually leading to their malfunction and disease phenotypes.

In this project, we will investigate oxidative DNA breaks at regulatory genomic regions in two neurological diseases caused by defects in the DNA repair proteins, tyrosyl DNA phosphodiesterase I (TDP1) and ataxia telangiectasis mutated (ATM). We will do so by:
1. Determining the profile of oxidative DNA breaks in patient derived neurons using genomic mapping methods that we recently described in Ray et al., 2022.
2. Establishing the source of endogenous oxidative breaks at gene regulatory regions in patient derived neurons, by genetic and chemical manipulations
3. Exploring the impact of unrepaired oxidative breaks on the early stages of the transcription cycle, using methods that we recently described in Ray et al., 2022.
4. Determining whether the mutational burden is increased at gene regulatory regions in patient derived cells

Revealing how oxidative breaks impact gene regulatory regions and transcriptional responses will increase our understanding of the aetiology of these two neurological diseases and pave the way of similar approaches in other neurological disease that feature increased oxidative stress but not directly linked to mutations of DNA repair proteins, such as Alzheimer's disease and dementia.

Technical abstract
We and others have recently found that oxidative breaks and abasic sites arise at regulatory non-protein coding sequences and described a mechanism for their repair, which is mediated by NuMA, TDP1 and PARP1 (Ray et al., Nature 609 :1038-1047, 2022). TDP1 deficiency causes the neurological disease spinocerebellar ataxia with axonal neuropathy-1 (SCAN1). Another disease with similar neurological features as SCAN1 is ataxia telangiectasia (A-T), which is caused by mutations in ataxia telangiectasia mutated (ATM). ATM regulates the function of both TDP1 and NuMA. Although SCAN1 and A-T patient derived cells and neurons exhibit compromised ability to repair oxidative DNA damage, it is currently unknown which parts of the genome accumulate the damage, whether oxidative DNA breaks accumulate at a higher rate in the promoters and enhancers of SCAN1 and A-T neurons and whether they affect the early stages of the transcriptional cycle such as RNA polymerase II pause release.

Thus, this project aims to fill these knowledge gaps by mapping oxidative DNA breaks and abasic sites genome-wide in SCAN1 and A-T neurons and define their impact on gene transcription using methods that we recently described in Ray et al., 2022. Over time, higher levels of DNA damage may be converted into DNA base changes, reflecting the degenerative nature of these diseases. Therefore, we will also perform whole genome and targeted sequencing to define mutational burden and signatures reflective of defective oxidative DNA repair.

By combining experimental data on oxidative DNA breaks with mutational burden and signatures at enhancers and promoters, we will reveal whether the integrity of gene regulatory regions is compromised in SCAN1 and A-T. This will open the door to similar investigations in other diseases that feature increased oxidative stress.